The role of Bcl6 in T-cell development

T-cells are white blood cells that enable us to fight infectious disease by attacking infections and also by coordinating the immune response. T-cells are produced in an organ called the thymus. The thymus is essential, as people born without a thymus have no T-cells and cannot fight infectious disease. The thymus is also important because it ensures that the T-cells that are produced do not attack our own bodies (they are tolerant to self), and it produces a type of T-cells that are required to dampen down the immune response, called regulatory T-cells. When the thymus does not work properly, several different kinds of diseases arise: we could become immunodeficient because we do not have enough T-cells; we could develop autoimmune disease such as rheumatoid arthritis or type I diabetes, because our T-cells attack our own bodies and organs; finally, if T-cell expansion and development are not properly controlled we may develop leukaemia (blood cancer). It is therefore very important to understand what controls the development of T-cells in the thymus and to understand how T-cells are made to be tolerant to self, and also how regulatory T-cells are produced to control the immune response. In this project we will investigate how a protein called Bcl6 contributes to controlling how T-cells and regulatory T-cells are produced and how T-cells are made self-tolerant. Bcl6 is a protein called a transcription factor which functions to control which set of genes are expressed in different types of cells. Therefore we will also investigate which genes are regulated by Bcl6 in developing T-cells.

Technical abstract
This project will investigate how the transcription factor Bcl6 regulates the development of conventional alphabeta T-cells in the thymus. We will investigate the role of Bcl6 in positive selection, differentiation from CD4+CD8+ double positive (DP) cell to CD4+CD8- single positive (CD4SP) and CD8+CD4- single positive cell (CD8SP), and CD4/CD8 lineage commitment. We will test the hypothesis that Bcl6 influences the strength and duration of T cell receptor (TCR) signal transduction during positive selection and we will investigate the impact of Bcl6-deficiency on the TCR repertoire by sequencing the TCRalpha and TCRbeta repertoires from FACS-sorted developmentally defined thymocyte populations. Additionally, we will investigate the epigenetic and transcriptional mechanisms of Bcl6 in T-cell development both at the transition from DP to SP cell and at the pre-TCR driven transition from CD4-CD8- double negative (DN) to DP cell. These questions will be addressed using conditional Bcl6 conditional mutants, flow cytometry and genomic technologies (RNAsequencing, single cell RNA sequencing, TCR sequencing, and assays for direct transcription factor binding, chromatin accessibility and DNA methylation).